Enhancing Mitophagy to treat Parkinson's disease

Mitochondrial mutations accumulate in Ageing. Evidence suggests mitochondrial mutations arise more frequently in
dopaminergic neurons (DNs) implicated in PD and Prof. Chinnery's Lab has evidence limited mitophagy occurs in
healthy DNs. One hypothesis is DNs conserve their mitochondrial numbers, and deliberately reduce mitophagy. This is
supported by the presence of deubiquitinases like USP30, which remove ubiquitin tags on mitochondria and suppress
parkin-driven mitophagy.